Smart Solutions for Net Zero: AI-Powered Training to Close the Retrofit Skills Gap

RMB Consultancy's Retrofit AI Mentor solution addresses the critical skills shortage in the retrofit industry through innovative use of artificial intelligence. The solution combines advanced AI-driven image recognition with a general-purpose AI model to provide learners with tailored guidance and expert mentorship. By integrating these technologies into an accessible and scalable platform, the solution enhances training outcomes, significantly increasing course completion rates and employability in green industries, supporting the transition to net zero in South West Wales and beyond.